Replacement Laser Tube for Pulsed Laser Deposition System

Modern electronic and optical components rely on thin films to obtain a variety of characteristcs. This proposal is to fund the replacement of a major component in a system used for the fabrication and research into such thin films.